Birmingham City University and Accident Exchange Limited KTP 22_23 R5

To provide a decision support system and simulation tools for optimisation for a fleet operator and to develop monetizable information from their vehicle fleet telematics data.